Single-photon avalanche photodiodes for quantum technology applications

This research will fall under the Quantum Technologies research area.

It will involve the design, fabrication and characterisation of single-photon avalanche photodiodes for the purpose of quantum technology applications, such as quantum key distribution and quantum random number generation, in collaboration with Toshiba Research Labs